Searching for supersymmetric (SUSY) signals in multileptonic decays of weakly interacting sparticles using ATLAS Run-2 data

This student will work on the Sussex-led analysis searching for supersymmetric (SUSY) signals in multileptonic decays of weakly interacting sparticles using ATLAS Run-2 data. He will also work on the characterization of Standard Model processes that are backgrounds for multileptonic SUSY searche (eg, ttV processes). The student will also work on aspects of the ATLAS High-Level Trigger and on detector and trigger operations. It is expected that he will spend a period of Long-Term Attachment at CERN.